MVP Plan of Creative Production Micro-Economy

Minimum Viable Product Plan: RegenerArting our Neighborhoods through Collective Imagination!

Creative Reset Ltd.'s founder was a digital disruptor on the west coast of North America and discovered possibilities that can transform creative production by virtualizing operations and dissolving boundaries between roles.

This project will provide an implementable plan to test the power of those discoveries to solve the crisis in UK arts in a way that can also resurrect areas in decline. The plan will apply the pioneering approach to a digital marketing SAAS platform and determine the quickest route to market in North East Lincolnshire.